Endometallated bis(carboranes) as Novel Catalysts

Endometallated bis(carboranes) have potential as catalysts in a number of reactions, but we will focus initially on alkene isomerisation, alkene hydrogenation and the hydrosilylation of acetophenone and styrene. The project will explore the many ways in which these catalysts can be chemically modified to optimise each reaction and therefore it will involve the synthesis, spectroscopic and structural characterisation of potential catalysts, followed by their catalytic testing.